Intelligent on-board processing of visual data for real-time situational awareness by Unmanned Surface Vessels (USVs).

"This project will develop an intelligent visual imaging system (including infra-red) that is integrated into an unmanned surface vehicle (USV). The system will process data using computational algorithms and artificial intelligence to visually detect and track objects of interest at sea. A robust communication link will be developed to allow data transfer to a remote location for further action or analysis -- in near real-time. This will be a low-power, low band-width system capable of long-duration missions and integration into all autonomous platforms, including the wave-propelled AutoNaut USV.

Marine mammals and seabird are a key concern of the offshore energy industry and monitoring of such marine-life will be the primary aim. This application will enhance environmental impact assessments and assist completion of operations in line with worldwide environmental standards. This innovative method will also have potential in other marine domain awareness applications, such as; asset integrity monitoring, surveillance of marine protected areas, security, border patrol and defence."